CSols Ltd

In analytical laboratories, Intelligent Instruments test a range of samples (clinical, environmental, water etc.) to determine contents. A wide range of sophisticated Intelligent Instruments are capable of this function, with an industry size of approximately $50bn per annum. Through technical innovation, 30 years of global domain expertise and a new business paradigm, CSols Ltd is able to truly maximize Instrument efficiency. CSols Ltd propose a market Investigation for a software product that transforms the effectiveness of Testing Instruments in Analytical Laboratories.